The Author and the World: New Interdisciplinary Approaches to Authorship

Content and approach:

In line with the expanding remit of literary studies, my research assesses how authors function as cultural artefacts. Not only do authors create texts that carry cultural significance, they are themselves culturally constructed within different contexts and through different media: the text itself, the literary industry, national and international cultural politics, humanities scholarship and the various institutions it underpins. Authorship - 'being an author' - must therefore be understood not just as a literary practice, but as an ever-evolving process of construction undertaken by multiple players, in multiple contexts and to multiple ends. The precise nature of this process can only be grasped through an integrated approach that interprets textual phenomena historically, sociologically, culturally and linguistically. In pioneering such a research model, my project has the potential to change the way scholars across a range of Arts and Humanities disciplines approach the social significance of studying culture.

The focus of my research is in the first instance the German-speaking world. In particular, I examine the changing nature of the post-war public sphere, and trace the strategies developed by key authors to negotiate their integration in evolving media debates on image and identity over the last 60 years. Working with a range of source materials from literary texts to TV documentaries and government statistics on programmes of literary support, I interrogate concrete examples of how authors manipulate different text types, are received by different audiences, and are put to various wider social uses by a series of intermediaries. I argue that while authors such as Günter Grass, Elfriede Jelinek, or Daniel Kehlmann work within dominant, historically conditioned public understandings of their significance, they also use both their literature and other media texts to challenge these discourses and subvert them. Significant developments in literary aesthetics can be traced across the period that both echo and interrupt wider sociological and technological developments. Equally, the different ways in which authors are constructed by others as symbolic personalities - e.g. as important cultural leaders or markedly compromised individuals - can illuminate the cultural moments into which they are placed.

My interrogation of authors as important cultural phenomena is achieved by fusing together the various different methodological approaches underpinning literary and sociological lines of enquiry. In so doing, I develop a broadly applicable research model that lends itself to comparative investigation.

Outputs:

1) My monograph, Writing Life: The Making of the Author in Germany's Media Age, will provide a first systematic, interdisciplinary analysis of the political, social and cultural circumstances of authorship in post-war Germany.

2) A reader on authorship and fame will be published with a major UK/US publisher following a series of research events that will be carried out under the auspices of a research hub on 'World Authorship'. I am founding this as a long-term venture at Lancaster University to bring my understanding of authorship in the German context into dialogue with researchers from different disciplines (History, Cultural Studies, English, and Linguistics) and different linguistic and geographical contexts. The hub will consist of a number of research strands. This award allows me to pilot the first, on 'Authorship and Fame', which will consist of a series of 4 colloquia and workshops, and a significant website.

3) Further work resulting from the hub: 2 co-authored articles (PI and steering group members) on literary celebrity seen in different cultural contexts and as understood through a discourse historical approach will exemplify the hub's interdisciplinary work; 1 article on authorship and the internet by the RA will also straddle Literary and Media Studie

Potential impact
Media debates about the public function of authors have been a recurrent feature of the post-war German cultural landscape and my monograph directly speaks to these. It has the potential to impact on the work of cultural journalists, agents, curators, prize juries and publishers within the well-developed network of public and private cultural institutions and media holdings in Germany and Austria. In order to develop this potential, I am liaising with two German colleagues, Dr G Nickel, who works in academe (U of Mainz) and for the national German public body, the German Literary Fund, and Dr D Stolz, who is a freelance literary editor and agent. We are proposing a series of public lectures / talks on the changing nature of authorship in contemporary Germany, to be held at a series of public locations in Germany throughout summer 2015. This will not only help me promote the scholarship underpinning my monograph to a wide German-language audience, but also has the potential to influence the German Literary Fund's policies and wider German media debate about the way authors are supported by various cultural programmes and funds. Other academic studies addressing some of these issues have already been widely referenced in ensuing media debate and taken up by industry insiders (e.g. Vandenrath 2006). We will draw on Dr Nickel's previous association with the Marbach Literary Archive to negotiate a first location with Dr M Lepper, the Director of International Research Scholarships and Summer Programmes at Marbach. Further contacts with public Literary Institutes will be made through the German Literary Fund.

In the UK, my proposed interdisciplinary research hub has the potential to provide a valuable forum for creative practitioners: authors, publishers and cultural agencies, many of whom are increasingly hit by cuts in public funding. Due to its location within Lancaster University's Centre for Transcultural Writing and Research (http://www.transculturalwriting.com/; 1 million hits a year) the website will make participation in our events freely available to creative individuals working around the world. Their input into the strategic direction of the project will be actively encouraged through such features as an authors' blog, feedback on position papers, and an interactive Authors' Resources facility for individuals to share materials relevant to the creative process. The high visibility and stability of the CTWR website provides a valuable 'shop window' for creative practitioners to profile their work and engage in collaborative initiatives that help them negotiate the challenges of authorship in the current economic climate. In line with the non-Anglophone element of my project, we will work particularly with cultural agencies specialising in translation and foreign-language promotion in the UK. The fact that this creative exchange unfolds alongside academic research undertaken by scholars from a diverse range of disciplines further enhances the exposure of these practitioners to important elements of the global literary field. Their work will be highlighted in research, and there is the further possibility that it will be placed on curricula as an object of study.

The impact model followed is that of the highly successful £380 000 AHRC-funded Moving Manchester project and website (2006-10), as well as earlier work on the 'Crossing Borders' and 'Radiophonics' projects, completed under the auspices of the British Council and now also housed on the CTWR website. All three projects created sites that helped authors, publishers and cultural agencies showcase their work and share information about the creative process. Writers from the 'Moving Manchester' project have performed and lectured to Lancaster undergraduates; the work of African writers in the online 'Crossing Borders Magazine' is available to and has been used by teachers internationally. My hub will adopt similar strategies of engagement and dissemination.